The implementation and evaluation of a cohesive primary and secondary school emotional literacy curriculum to improve children's emotional wellbeing

This fully funded ESRC CASE PhD studentship is at the centre of a collaboration between the #P-S WELLS programme and Whitefield Primary school, to enhance understanding of how to best support children's emotional wellbeing over the transition from primary school to secondary school. The PhD will generate important new insights into the role of emotional literacy over primary-secondary school transitions (e.g., what specific theoretical components of emotional literacy programmes are important over primary-secondary school transition, and how do they drive outcomes); applied evidence generation (e.g., inequalities in emotional wellbeing trajectories across primary-secondary school transition; whether an emotional literacy intervention ultimately improves emotional wellbeing for all); and, policy and practice (e.g., implications for schools and professionals). Envisaged is an interdisciplinary, mixed-methods project, it will blend secondary analysis of a large quantitative dataset (#P-S WELLS) and new qualitative and quantitative data generation, comprising 3 empirical papers: (1) quantitative outcome evaluation of the efficacy of the emotional literacy curriculum; (2) qualitative process evaluation of factors which might affect successful implementation of the emotional literacy curriculum; and (3) mixed-methods investigation of the causal structures and antecedents of positive transition outcomes and maintenance of emotional wellbeing during and between primary and secondary school.

In addition to expert academic supervision at the University of Manchester (Dr Charlotte Bagnall and Professor Neil Humphrey; Manchester Institute of Education) and Nottingham Trent University (Dr Nick Garnett; Department of Psychology), the PhD student will also sit within the nationally renowned programme design and implementation team at Whitefield primary school, under the supervision of Mrs Marie Beale.